University of Surrey and Surrey County Council

To increase patronage of bus services in the country of Surrey, by establishing new ways of identifying customer needs, behaviours and user-experience; making bus services more appealing to potential customers.